Alternative Manufacturing Feasibility Study for Xampla's Plant-Based Resins

Xampla Ltd, has developed and patented a new class of plant-protein-based, biodegradable material, which can replace single-use plastic in multiple commercial applications. A coated paper takeaway box is our flagship coated product, which was launched in Q2 2025 with Just Eat. These single use boxes are produced at scale and do not require any specialist recycling conditions.

Next, we plan to commercialise a higher solids content resin with the aim of increasing our resource efficiency and reducing cost, to target a wider range of applications, where there is a market need to replace plastic.

This project builds on previous work under IUK's projects 10060401 & 10109386 and aims to assess the feasibility of alternate equipment to process our higher solids content resin.